Hubsta fleet: planning the electric journey

This project aims to significantly support fleet transition to electric vehicles through the creation of a new software product, Hubsta Fleet. The project will integrate an existing charge point back-office network with a route optimisation algorithm to provide fleet operators with a web-based tool to help plan and optimise journeys as well as gaining valuable data on CO2 and cost savings to support the increased uptake of EVs within a fleet situation.

Through a collaboration with Teesside University, the project will also look to provide enhanced features such as a recalculation of route algorithms to take into account any constraints of charging (availability, time spent at a charge point).